International Behavioural Perspectives on How Boards of Directors and Top Management Teams Interact and Plan Strategically for Uncertain Futures

This project would involve an international comparative study of the role of boards of directors and top management teams in strategic decision making processes. The research would draw on behavioural theoretical perspectives to examine how formal and informal strategy formulation and decision-making routines and processes function and have been developed. It would pay particular attention to how corporate leaders view and analyse risk and uncertainty in strategic planning.

The study would take a methodological approach grounded in ethnography. It would draw on a range of qualitative tools. These would include in-depth fieldwork with a number of organisations. This would involve observing meetings and other informal interactions between non-executive and executive directors and senior managers, as well as shadowing a number of them. These techniques would be combined with semi-structured and structured interviews across a larger number of organisations to facilitate comparative perspectives. The aim of employing such an approach would be to gain insight into the 'inner' working of organisations, particularly the dynamics of relationships between executive and non-executive directors and top management teams, and how these affect the political bargaining and knowledge creation processes that accompany strategic planning.

The research would make a distinctive contribution in a number of areas. It would aim to enhance understanding of how corporate decision makers think about the future in formulating strategy. In particular, it would aim to analyse how they cope with often subtle differences between quantifiable risk and uncertainty, and what this means for their ways of thinking about futures. In so doing, it would aim to extend understanding of the use of scenario analysis to generate insights into the use of scenario planning methods to anticipate and plan for uncertain futures, as well as potential limitations of this approach. The comparative and international nature of the project would also enhance understandings of the role of wider cultural and institutional factors in how corporate leaders think about and manage risk and uncertainty.

In addition, the study would seek to challenge the dominant theoretical view, which sees boards of directors as 'principals' exercising control over executive 'agents'. It would draw on the resource-based view, which sees a role of the board as helping firms secure and maintain access to resources. It would also critically examine the usefulness of the concept of stewardship, which sees executive and non-executive directors and top managers as having shared aims. In so doing, it would aim to contribute to the development of a behavioural theoretical paradigm, which would draw on a number of theoretical strands. This could help explain ways in which collaboration and shared aims between boards of directors and top management teams could improve the effectiveness of strategic planning processes.

Potential impact
The study would aim to have a high level of practical impact for practitioners and provide actionable insights for a range of beneficiaries. It would be particularly relevant for those working in areas that require them to think about and plan for uncertain futures whilst exercising effective governance. In particular, it would benefit executive and non-executive directors and senior managers through increasing their understanding of how to engage in more effective strategic planning, and better understand, plan for and manage future risk and uncertainty. It would also have benefits for policymakers and regulators in governments and international organisations, as well as practitioners providing consultancy services to both of these groups, through providing insights into more effective formulation and implementation of policies and methods that would facilitate strategic planning and good governance.

Practitioners would benefit from the project in a number of ways. Executive and non-executive directors and senior managers in the organisations in which in-depth ethnographic research is undertaken would benefit through insight gained during a research process that would facilitate reflection on board and management processes and routines, and how these feed into strategic planning and decision making, and risk analysis and management. In addition, they would have access to publications and other output that would give them the opportunity to benefit from the practical implications of the conclusions reached. As well as academic publication, the project would generate output directed at corporate and public sector decision makers, such as articles and reports for think tanks and consultancies; presentations and advice at conferences and other events aimed at practitioners; and training in scenario analysis and other tools to aid thinking about uncertain futures.

Participants would be made aware of potential benefits when soliciting participation. Existing relationships with think tanks and consultancies, gained through a ten-year career as a country and industry analyst, would be maintained. These would be likely to provide opportunities to publish thought leadership articles and offer advisory services that would give actionable insights to practitioner clients. Opportunities would be actively sought, through these relationships and other channels, to present at conferences and other events aimed at practitioners and offer advisory services to policymakers and regulators at a national and international level.